ShadeArt IP

Shademakers Limited UK, successfully applied for an innovation voucher from Innovate UK. This was used to develop a range of low cost, lightweight but robust plastic or similar components for the cost effective manufacture of a new range of middle market commercial parasols. These will be for UK and export markets.